Manchester Metropolitan University and Air Handlers (Northern) Limited

To develop and implement a smart, scaleable and productive manufacturing system based on a comprehensive expert system facilitating expansion of the product range through the adoption of leading-edge mass customisation techniques.